Photonic breadboards: next generation components for net-zero photonics research

Photonics is set to become the UKs third most productive manufacturing sector by 2035 with many innovations enabled by photonic integrated circuits (PICs). The development of PICs, whilst necessary, requires many energy intensive cycles which negatively affect the environment. These development cycles are needed because once fabricated the layout of the device cannot be improved without additional fabrication. At Light Trace Photonics, we are developing the next generation of optics components that go beyond the limited scope of current fibre-based componentry and which enable reconfigurability without additional fabrication.

Our component modules provide high-performance, tunable, optics componentry that can be used to cut the number of energy intensive development cycles required to bring photonic products to market. Crucially, our core technology is long lasting and therefore can be leased to multiple users over its lifetime, helping to contribute to the circular economy. Our innovation, if brought to market, will help reduce the footprint of photonics innovation - crucial for helping the UK tackle many of its other key strategic challenges such as the ageing society and future mobility.